Change Hubs for Ecosystemic Social Solutions (CHESS)

It is now widely accepted in Europe that we need new approaches if we are to tackle the systemic and urgent societal challenges we
face - traditional technological or business innovation alone is not sufficient. ‘Social’ must be part of the bigger innovation picture.
With significant support from the European Commission, social innovation is currently well embedded in several policy agendas and
funding streams. There are hundreds of social innovation centres, university research teams, accelerators and educational courses,
labs, accelerators and incubators of all kinds, as well as a great number of toolkits presenting the various innovative approaches and
methodologies that can be applied by students and established practitioners alike. Despite this success, the full potential of social
innovation remains untapped. Different project reports and academic papers published in the past five years have pointed to several
interconnected barriers hindering social innovation initiatives. Drawing specif Despite this success, the full potential of social innovation
remains untapped. Different project reports and academic papers published in the past five years have pointed to several interconnected
barriers hindering social innovation initiatives. Drawing specifically on the outcomes of three projects that members of this consortium
have participated in – SI-DRIVE, SIC, and Labs for Social Innovation – we highlight the following challenges that merit critical attention:
1. Social innovation lacks access to finance, scaling models, and qualified personnel and is not applied enough. 2. Social innovators act in
silos and are not integrated into the wider innovation ecosystems. 3. Social innovation toolkits are plentiful, but there is a lack of records
about the tools’ effectiveness and pertinence. The CHESS project tackles the above challenges head-on by designing, implementing and
testing a “Social Innovation Action manual” in four locally specific contexts